The University of Nottingham and Holscot Fluroplastics Limited

To design, develop and implement a passive heat recovery and storage system for the ETFE foil encapsulated greenhouse façade/roof using phase change material.